2D Ferroelectricity and Bloch lines : The hunt begins

Domain boundary engineering is an emerging field in which surprisingly unique properties related to interfaces and domain boundaries can be exploited for functionality. One such case is the domain boundaries in ferroelastic materials like CaTiO3 [1] where localised two-dimensional ferroelectric ordering has been predicted and observed. It has been suggested that the geometrical considerations for such walls contain electric dipole moments which will lead to ferroelectric centers and other properties mediated via the localised polar ordering. However, establishing comprehensive experimental evidence for such behaviour is a significant challenge and is a central focus of this project. We aim to utilise low temperature SPM techniques and other characterisation methods to identify 2D ferroelectricity in these and analogous systems and then fabricate confined structures (e.g. nano-islands) which will allow bias mediated switching of the polarity at these walls. In addition, novel functionalities made accessible by such interfaces will be evaluated for proof-of-concept applications. As opined by Salje and Scott [2,3], vortices inside such polar domain walls in ferroelastic materials can form ordered arrays resembling Bloch-lines in magnets. These Bloch lines are energetically degenerate where the dipoles are oriented perpendicular to the wall. Such walls can have the functionality that they can reverse in polarity even when the polarity of the twin wall may be non-switchable. This project would also target towards exploring such behaviour in ferroelastic twinned walls.

References :
[1] 'Direct observation of Ferrielectricity at Ferroelastic Domain Boundaries in CaTiO3 by electron Microscopy' S. Aert, S. Turner, R. Delville, D. Schryvers, G. Tendeloo and E. Salje, Advanced Materials, 24, 523-527 (2012).
[2] 'Domain glasses : Twin Planes, Bloch lines, and Bloch Points' E. Salje and M. Carpenter, Physica Status Solidi B 252, 12, 2639-2648 (2015).
[3] 'Ferroelectric Bloch-line switching : A paradigm for memory devices ?' E. Salje and J. Scott, Applied Physics Letters 105, 252904 (2014).